Coventry University and Telmar Network Technology Limited

To develop a new technique which supports a sustainable process of fault detection and diagnosis, which will enable staff with different levels of expertise to support the overall repair process allowing engineers to carry out more repairs.